Derivators and chromatic localisation

This project is part of chromatic homotopy theory, which is part of algebraic topology, which is part of pure mathematics. Topology is the study of multidimensional spaces which can be wrapped and folded in complex ways. Chromatic homotopy is one set of technical tools that can be applied to this study. Bousfield localisation is one of the relevant tools. In the past people have typically used only one Bousfield localisation at a time, or occasionally two different localisations in sequence. In this project we study what can happen if we use a much larger set of combinations of localisations applied one after another.

We will explore the use of derivators as a foundation for the theory of Bousfield localisation. This will help to deal with the fact that localisations are only defined up to weak equivalence, whereas the theory of homotopy limits needs diagrams that commute on the nose. As an application, we will analyse the monoid of endofunctors of the stable homotopy category generated by localisation with respect to finite wedges of Morava K-theories. This will shed light on the Chromatic Splitting Conjecture of Hopkins, the transchromatic theories of Stapleton and Torii, and various related matters. The analysis will involve some combinatorial topology of finite categories to prove that certain homotopy limits can be replaced by homotopy limits of much smaller diagrams.